Oasis-CAIMAN

"Oasis-CAIMAN is intended to become an insurance software that can accept, analyse and review drone collected visual images to a high level of accuracy for loss and damage after extreme events e.g. flood, severe windstorms, tornado, landslide etc. The project will test a 3D image recognition system for flood extent, flood depth, building and infrastructure impacts of events and also link to a citizen/ claimant-led app based claims database. The tool is intended to become a licensed software for the Insurance (loss adjustment/ claims) sector, and can be further developed as an emergency damage assessment and payment system after extreme events, as well as used to simply observe building and infrastructure damage.

The project will:

\*Develop a loss and damage analytical assessment system of drone imagery

\*Develop through machine learning/ automated recognition, a loss and damage database

\*Develop a claims database that can be linked to the tool via app based technology and potentially allow for an open assessment of damage between policy holders and insurance companies, improving the degree of understanding and trust around claims assessment.

Oasis-CAIMAN has the potential to provide high resolution, highly accurate loss and damage information that can be rapidly compared against insurance claims information and used for damage assessment by insurance and other sectors and has the potential to be an open system with claimants themselves. The system will be designed to aid rapid, but highly detailed assessment of large areas where extreme events have occurred. It can be used for both domestic property/ industrial/ business insurance claims, as well as in major disasters by disaster risk responders."